Aston University and RL Capital Limited

To develop a novel, real-time wheel alignment fault detection system (AutoAlign for cars and vans) to deliver accurate fault detection of wheel misalignment, enabling drivers and fleet operators to reduce power consumption and minimise air pollution caused by excess exhaust emissions and tyre wear.